Lawplayer

Access Solicitor is an online directory and digital marketing platform for lawyers and uses SEO to deliver the most effective matching between lawyers and the general public and SMEs that are searching for lawyers, whilst simultaneously providing improved education and information to buyers of legal services. In doing so it provides a low cost and easy to access digital marketing solution for lawyers who have to date been slow to adopt the benefits of such technical innovation, whilst simultaneously empowering consumers to select the right legal provider for them.